University of Essex and Aquatronic Group Management plc

To develop the next generation in building service pump controllers incorporating telemetry, machine learning and Artificial Intelligence to improve pump efficiency, and allow the unit to diagnose potential faults before a breakdown occurs.